Newcastle University and Geneius Laboratories Limited

To deliver a robust method for the determination of trans- galactooligosaccharides (T-GOS) by high performance ion chromatography and to develop a commercial testing capability.